Nano Particle Polymer Enhancement for Recycling Sustainability (PPERS)

Using an innovative process technology, Haydale Ltd. have developed a cost effective route to both manufacture and disperse nanoparticles such as graphene and carbon nanotubes. With funding from the TSB a feasibility study will be undertaken to establish how modification to the performance of polymers can be used to enhance the properties and performance of recycled polymers, thereby enabling the circular economy to be sustained.